Understanding the role of post-translational modification in age-related protein aggregation

This project will apply state-of-the-art-techniques in protein mass spectrometry to study the structure and function of the amyloid-forming protein alpha-synuclein. The overall aim is to understand the molecular mechanisms which lead to misfolding and aggregation in amyloid forming proteins.